Novae - Intelligent Failure Detection and Prevention for Fibre Networks

The Novae project enhances fibre optic network monitoring and maintenance through advanced AI technology. By utilising anomaly transformer models alongside optical fibre sensing technology, Novae offers a comprehensive, real-time monitoring system designed to detect and prevent network failures.

This innovative approach provides continuous monitoring, enabling early detection of issues like water ingress and duct collapse. Novae is scalable, suitable for both small and large network operators, and aims to improve network reliability while reducing maintenance costs and downtimes. The project sets a new standard in fibre optic network monitoring, addressing the growing demand driven by the global expansion of fibre optics and 5G networks.